SHIELD: Series Hybrid Intelligent Electric Loader Drive

The Series Hybrid Intelligent Electric Drive (SHIELD) project will develop the world's first single-speed series hybrid powertrain for front loaders used in the construction and mining industries, drastically reducing harmful emissions from this class of Non-Road Mobile Machinery (NRMM).